University of Wolverhampton and Syspal Limited

To develop a second generation of Hydro Physio treadmills for human medical and rehabilitation markets, ensuring it satisfies medical device electrical regulations and introducing novel means of powering and controlling the treadmill.